Musicality in (the) Theatre. Concepts and practices of interart processes in theatre making

Summary\nThe key premise of this book is to explore the notion of 'musicality' as a key programmatic concept for theatre practitioners past and present. Music, both as an acoustic phenomenon and a symbolic language which shapes and organises space and time, has frequently been employed as a model for other arts and in particular the theatre at key moments of its history. Theatre directors, actors and theoreticians such as Goethe, Kleist, Brecht, Meyerhold or Craig have expressed their desire for theatre to be like music, for actors to develop an acute sense of rhythm, for directors to control the polyphony of theatrical means of expression like a composer or conductor would. They have thus argued for the necessity of 'musicality' in (the) theatre and in theatre making.\nIn order to investigate this phenomenon I will initially suggest a widened notion of musicality as a frame of embodied mind rather than an individual ability or talent, and will introduce ideas of a collective musicality. By this I mean that the notion of musicality can be more widely applied to both the material and immaterial elements of the theatre, such as bodies, texts, objects on the one hand and light, time, or sound on the other. I will then explore this notion of musicality in five main directions: \n\n1. Its historical dimension as it is present in programmatic writings of the theatre across the centuries and countries (focussing on European theatre). I will explore in particular notions of Rhythm in Theatre, Improvisation, Form and Structure, Scores and Notations, and metaphors such as the Polyphony of Theatrical Means of Expression or of Bodies and Stages as Instruments.\n2. I will compare these historical notions of musicality to contemporary practices and processes.\n3. I will contextualise the findings in contemporary interart theory and methodology, which are concerned with the increasing questioning of both the boundaries between art forms in their traditional separation into disciplines and between art and life itself. I will identify and pinpoint key characteristics and strategies of interart practices based on my findings in 1 and 2. \n4. I will seek to investigate the implications of my findings for our wider notions of theatricality and musicality. 'Theatricality' has proven to be a fruitful concept not only for investigating what is specific about the processes and practices of theatre as an art form, but also how these characteristics apply and occur elsewhere. Similarly, I will seek to arrive at a notion of 'musicality' that is productive outside the realm of music itself, for example in theatre processes, but also in other areas of life (communication, medicine, IT etc.).\n5. Finally, I will address the question of impact by developing a presentation and workshop for theatre professionals and pedagogues, who will benefit from a better understanding of musicality in (the) theatre in their creative and pedagogical practice as it significantly widens the range of approaches to theatre making commonly available. The presentation / workshop will based on my own current and previous research as well as practical and pedagogical experiences.\n\nThe outcomes of this research project will be valuable to theatre historians and theoreticians who are interested in past and recent developments towards interart practices and theories, and to theatre practitioners as well as pedagogues across the creative sector, who are interested in creation and process across artistic disciplines. The research project builds on the success of my previous research, which was articulated in the international recognised AHRC funded workshop series on 'Process of Devising Composed Theatre', the award-winning essay on Musicalisation in Contemporary German Theatre (2008) and an invited keynote/article on Musicality in Performer and Director Training (2009)

Potential impact
Impact Summary\n\n1. Who might benefit from this research? \nFor academic beneficiaries see previous section. \nNon-academic beneficiaries include: \n\n1.1 Artists (theatre makers, actors, musicians, performers, directors) and theatre institutions to whom I have established close links through previous research, consultation and the AHRC Workshop Series, to a wide range of practitioners and institutions (for more details see Pathways to Impact). These will benefit either directly or indirectly from the additional perspective on the theatre making as an act of interart musicality, which will help to foster new and original working methods and performances. \nIndirectly, audiences will benefit from being offered new experiences in future theatre performances and will see more of the kinds of practices which are currently mainly present at mainland Europe festivals; \n\n1.2. Pedagogues and trainers in theatre and interart practices and processes. Beneficiaries will range from conservatoire teachers to schoolteachers to policy makers in/for schools, conservatories or teacher training colleges and their pupils and students. Close contacts exist with the Folkwang Conservatiore for Performing Art, Essen (all GER); the vocational training course Théâtre Musical, Berne (CH); the Bundesverband Darstellendes Spiel e.V. [National Association for Drama/Theatre in Education, Germany] and the International Association of Theatre for Children and Young People (ASSITEJ) \n\n1.3. Journalists and Critics. This group will benefit from the increased understanding provided in my monograph, which will help to bridge the gap between theatre and music/music theatre critics. The musicality of contemporary theatre forms often provides a challenge for critics who are firmly rooted in one but not the other art form.\n\n2. How might they benefit from this research? \n\n2.1. For the beneficiaries mentioned under point 1.1. my research will provide both means of reflection on some of the principles of their past work and stimulus for future practice. By giving it critical attention and raising awareness of its historical lineage, my research will deepen the quality and understanding of theatre trainers and practitioners about the music-centric interart practice they are engaging in and will enhance their ways of working.\n\n2.2. Pedagogues, trainers and their pupils and students will benefit from being introduced to new and innovative ways of making theatre and from encountering original creative and theoretical approaches to interart practices and processes, which will deepen their understanding of both historical and contemporary forms of acting, directing and devising, which have been informed by musical principles and strategies.